Pitpatpet Ltd Innovation Voucher

Our team has a proven background in product development, with over 50 man years of experience delivering innovative technology products on time and in budget for major consumer brands. However, while we have worked on similar human fitness devices before, none of us has a background in veterinary science or has an expertise in canine welfare. We require an independent external expert with these skills to assist with developing and testing the scientific models and algorithms.